DeepPrism

Note Taking Express (NTE) provides an online personalised learning solution (NTE Learning) which delivers curated content, live captioning and summary notes to students at 180 higher education institutions (HEIs) in the UK and North America.

NTE is seeking to develop a commercial private wiki for individual students as an adaptive tool to support online learning.

* **_Interlinking of Learning materials through knowledge-base population_**

By analysing the unstructured text, DeepPrism will create links between summary notes and generate wiki-style documents from the learning materials.

* **_Personalised adaptive learning knowledge graph._**

Building a knowledge-graph to describe the student's learning journey, such as the coverage of the topics and sequence of learning activities and their learning styles (preferring text, images or video tutorials etc.). This will then be used to tailor private DeepPrism pages for individual students at the same time as indicating broad student preferences to lecturers.

* **_Semantic document indexing and search._**

By analysing each DeepPrism page, establishing similarities and patterns of the relationships between documents, and further organise them by topic and predefined relationships.

* **_Document recommendation_**

Based on the knowledge-graph, design algorithms to suggest internal and external links between the documents based on individual learning preferences.

* **_Question-answer model_**.

Instead of searching keywords, NTE will design QA models to provide formative answers to students' questions based on the private DeepPrism repository. This is a completely novel way of utilising their original note taking and content repository.

NTE is partnering with the University of Southampton's (UoS) expertise in AI and personalised learning to support the development.

DeepPrism is a productivity and adaptive online learning tool which will support students with different learning preferences and abilities leading to improvement in their learning outcomes. NTE will work with UoS, other HEIs and their student groups during development to ensure the user interface is practical and easy to use.

NTE will create DeepPrism as a web-based application transforming the way students curate and use data and media in education to transform the learning journey.

DeepPrism will create 8 highly skilled UK jobs over 5 years with a total FTE of 25\.